Enhancing 5G/6G Network Resilience Against Jamming and Unintentional Interference

Mobile networks serve as a vital public infrastructure, making it vulnerable to both jamming attacks and unintentional interference across various emerging 5G/6G use cases and applications. This project seeks to investigate and analyze the impacts of intentional and unintentional interference in 5G/6G communications. The primary objective is to distinguish between these two types of interference when they coexist and develop effective mitigation techniques, laying a foundation for future advancements in beyond 5G and 6G networks.